ANGO Alpha Development

Ango will build a software application for construction businesses that helps them achieve discounts on purchases from partnered suppliers and more affordable access to greener, higher-quality products and materials. Ango will achieve this by aggregating online demand from independent buyers in real-time to attain and apply discounts from suppliers. We will use artificial intelligence, statistical modelling and real-time price testing to optimise purchasing. This will boost construction businesses post-COVID-19 by providing a way to reduce purchasing prices while cash flow is constrained, and increase total project values and contract bidding opportunities by supporting the use of higher-quality, greener products/materials in builds. The software application will be completely free to download and use to make discounted purchases from partnered suppliers. The project will also benefit online demand for partnered suppliers at a time their demand has fallen too, lower shopping basket churn rates (percentage of buyers who abandon online baskets before purchasing) and provide free marketing from user product searches.

Ango's technological innovation can be expanded beyond construction to further industries in the future, supporting the UK's transition to digitisation, becoming an AI/data-driven economy, and achieving circular economy and climate change targets.